Elucidating the mechanisms that govern replication restart efficiency and fidelity

Before a cell divides it has to replicate its genetic material so that each new daughter cell can receive a copy. This process of DNA replication is performed by complex, multi-component protein machines known as replisomes, which are assembled onto DNA at chromosomal sites known as replication origins. These machines unwind the DNA double helix to form "fork" structures, at which the copying occurs. During the cell cycle, multiple origins along every chromosome "fire", each releasing a pair of "replication forks" that travel in opposite directions away from their origin. DNA replication is completed when forks from adjacent origins merge. The failure of even a single pair of forks to merge results in a region of unreplicated DNA that can lead to DNA breakage, and ultimately genetic mutations that cause diseases such as cancer. The many proteins that bind chromosomal DNA threaten successful completion of replication by physically impeding the progress of the replication fork. When a replication fork encounters such a barrier, it can undergo a process termed fork collapse in which its replisome partially or completely dissociates from the DNA. Following fork collapse, cells seem to make use of two different mechanisms to ensure completion of DNA replication: 1) passive DNA replication by an opposing fork, which may be promoted by the firing of normally dormant origins nearby; and 2) restart of the failed fork by a poorly understood process that depends on proteins that catalyse DNA recombination. Intriguingly, restarting replication can itself cause harmful mutations and chromosomal rearrangements and, therefore, is presumably strictly regulated to limit its deleterious effects. To better understand how cells deal with failed replication forks, we aim to identify the factors that affect the efficiency and fidelity of replication restart. We also aim to discover whether dormant replication origins fire in response to a single collapsed replication fork, and whether this is an active or passive process. By deciphering these fundamental processes, we will gain a better understanding of the molecular basis of diseases, such as cancer, whose development and progression are often rooted in problems that arise during DNA replication. Ultimately, the knowledge obtained from this project will underpin future endeavours to develop new diagnostics and therapeutics for clinical use.

Technical abstract
Replication stress is a major cause of genomic instability that drives tumorigenesis and other pathological states. Exactly what the stress entails, and how this results in genomic instability, is the subject of intense investigation, with altered patterns of replication origin firing, aberrant processing of replication forks stalled at barriers, and genomic instability wrought by recombination-dependent replication thought to be major contributory factors. Despite their importance, our understanding of the molecular basis of these processes is still rudimentary and far from complete. In pioneering work, we have established a unique set of tools to investigate the processing of perturbed replication forks at site-specific barriers in the model eukaryote fission yeast. Using these tools, together with state-of-the-art in vivo biochemistry, advanced microscopy and cutting-edge high-throughput single molecule DNA fibre (HTDF) analysis, we aim to deliver a comprehensive description of the factors that influence the processing of a blocked replication fork through its collapse, restart by recombination, and progression as a restarted fork. In particular we will focus on identifying the factors that affect the efficiency and fidelity of these processes, and determine whether they are similarly required for processing broken replication forks. Replication fork failure is thought to trigger the firing of nearby dormant replication origins to aid the timely completion of genome duplication. However, it is unclear whether this is an active or passive process, and whether it depends on wide-scale induction of a checkpoint response or can be triggered locally by the collapse of a single fork. By HTDF analysis we will answer these important questions, establishing the pattern of replication origin firing in response to site-specific collapsed and broken replication forks, and determining whether recombination dysfunction alters the patterns observed both locally and genome-wide.

Potential impact
The project will deliver major new understandings of the fundamental processes that safeguard successful genome duplication following replication fork failure in eukaryotes. It will employ the latest technologies, including pioneering the use of high-throughput single molecule DNA fibre analysis for the study of DNA replication dynamics.

Beneficiaries will include:

Scientists: Those engaged in the fundamental research on DNA replication, DNA repair and genetic recombination as well as clinicians will be the immediate beneficiaries of our work. The outputs of our research will stimulate further basic and translational research that ultimately will benefit the nation's health through the development of new diagnostic, prognostic and therapeutic tools. Other beneficiaries include NHS and other healthcare professionals.

Students: The molecular mechanisms of DNA replication, DNA repair and genetic recombination are core topics for most students of molecular biology and, therefore, our discoveries about recombination-dependent replication restart, and dormant origin firing, will likely feature in future additions of standard text books (e.g. Lewin's Genes XI). Our findings will contribute to a more complete description of how genome duplication is completed following replication fork failure, and thereby enhance the molecular biology curriculum to the benefit of future students.

Wider Public: The researcher that will be employed on this grant, together with the PI, will pursue outreach activities through participation in Departmental Science Open Days (e.g. putting on practical demonstrations in molecular biology or microscopy), talks at local schools and providing work experience for school pupils.